Heat and Energy Loss Tool

A sound assessment software application for mobile phones, which upon completion of the required data onsite will indicate if a proposed Air Source Heat Pump installation is granted as permitted development. This information can then be used in the customers handover pack. As required by MCS standards, Department of energy and climate change.